Development of real-time biosensors

Technical abstract
Bacteria are able to detect a large array of natural products that they can transport, degrade or modify. For example plant associated bacteria such as Rhizobium and Pseudomonas synthesise hundreds of specific ABC transport systems that are induced by a diverse array of sugars, amino acids, flavonoids and alkaloids. We are developing ABC solute binding proteins to produce FRET based biosensors that report the presence of their natural ligands. Metagenomic biosensor libraries of sequenced bacteria are also being screened for the detection of novel metabolic pathways involved in the modification and break down of natural products.